Quantum Technologies for Neutrino Mass (QTNM) Science Communication and Outreach

The Quantum Technology for Neutrino Mass (QTNM) collaboration is developing novel technology to make a direct, lab-based measurement of the absolute neutrino mass. The current project lays the foundations for a future global experiment, located in the UK. Developing public engagement in QTNM is relevant and important for the future success of the project.

QTNM is a truly interdisciplinary, UK-based collaboration, bringing together expertise from atomic physics and quantum technology to make measurements of fundamental particle physics. It is a rich landscape from which to inspire future interest in STEM.

The objective for this project is to build on the public engagement resources the QTNM collaboration has already developed, leveraging the community networks at Queen Mary University of London (QMUL), with a view to reaching groups that are under-represented in STEM.

This project addresses the key challenges of growing a skilled UK workforce in quantum technologies and improving the diversity of the Quantum Technologies for Fundamental Physics (QTFP) community.

There are three areas of focus in this proposal:

Plan and deliver a secondary school after-school "Quantum Club" for schools in the London Borough of Tower Hamlets, with an initial goal of reaching 150 students
Create public engagement content aimed at primary school aged children, and deploy in a "science fair" stand scenario, for example at QMUL Festival of Communities
Create and publish online content such as educational YouTube videos, interactive games and graphics explaining QTNM technology and physics, aimed at a broad audience
This project will forge links and create resources which lay the foundations for expanding the public engagement reach of QTNM in the future.